Smart Card Reader for the FlipPad

Design of a Radio-Frequency Identification Smart Card Reader (RFID Reader) to fit into the
FlipPad. The reader will be powered by an external battery that will communicate with the
iPad via the USB/Charging connector.
The FlipPad is a rugged iPad case made from medical grade, FDA approved, plastic suitable
for use in a healthcare infection control environment. It can be sprayed with harsh infection
control sprays and uses an antimicrobial glass screen. The RFID reader will, for the first time,
allow clinicians to have integrated access from an iPad direct to Electronic Patient Records
(EPR) systems.
Predominantly this is a hardware project to solve an existing problem. Healthcare Chief
Information Officers (CIO) need to leverage of their existing investment in smart cards by
opening up RFID access on Apple iPad tablets.
In the UK 800,000 NHS Smart Cards have been issued and they are converting to RFID.
Hospitals in the USA and Europe are following a similar path. Our project is to fit a RFID
card reader inside the back case of the FlipPad and make it programmable. This will make it
attractive to healthcare sites using different smart card standards, such as in France and the
USA.
The RFID reader software will be updated via the Trust Appstore, an enterprise level platform
that will be customised for each hospital. The Trust Appstore will also manage medical Apps
on each iPad authorised for use within the hospital. The programmable software on the RFID
reader will be tested at our Pilot Site, Bartshealth NHS Trust.